The effects of mobility and physical activity on human postcranial skeletal variation

Modern humans have relatively lightly built skeletons compared to other primates and earlier human populations, a condition that may predispose modern humans to bone-related health risks such as osteopenia and osteoporosis. Reduced physical activity levels as well as dietary changes, especially following the adoption of agriculture, have been put forth as major contributing factors driving these reductions in human bone mass over the last 10,000 years. This collaborative project will assess variation in bone structure in a large human skeletal sample encompassing a diversity of regional populations and subsistence strategies to evaluate the effects of physical activity levels, diet, and other factors on the modern human skeleton. Investigating the human skeleton from past and recent populations, as well as integrating studies of living athletes, will effectively frame the extent of normal variation in modern humans. A better understanding of skeletal variability will, in turn, produce insight into the factors that contribute to contemporary bone health and related costly medical conditions, such as osteopenia and osteoporosis. This project will provide educational and training opportunities to undergraduate and graduate students, including women and minorities, postdoctoral training for young professionals, and educational enrichment opportunities for K-12 educators from rural and urban school districts in Pennsylvania. The data collected and the educational modules developed during the course of this project will be made available to other researchers, educators, and the general public through the online data repositories.

This study tests the hypothesis that trabecular and cortical bone structure in limb elements reflects mobility and activity differences between human populations, implicating an increasingly sedentary lifestyle as the major factor driving the apparent decrease in skeletal mass in recent humans. Recent work has suggested that highly mobile groups, like hunter-gatherers, have significantly more robust skeletons compared to sedentary agriculturalists and more recent contemporary populations. Reductions in mobility and physical activity, which have purportedly coincided with the adoption of agriculture and subsequent technological advances, have been argued to be critical factors driving the reduction in skeletal mass in recent humans. This study will characterize variation in both trabecular and cortical bone across a large number of human populations and evaluate this range of variation in relation to differences in physical activity, mobility, body size, diet, and ancestry. The study design consists of two major components. Microcomputed tomography scan data will be collected from a diverse skeletal sample of recent humans to assess variation in trabecular and cortical bone structure in multiple postcranial elements (humerus, femur, tibia, cervical vertebra). This skeletal sample will include representatives of groups practicing various subsistence and technological strategies such as foragers, horticulturalists, intensive agriculturalists, and post-industrial populations drawn from multiple locations globally. In addition, peripheral quantitative computed tomography (pQCT) scan data will be collected from living elite athletes and non-athlete controls to assess the effects of lifelong intensive physical activity on skeletal mass. Comparisons between the two components of the study will inform understanding of activity and behavior related changes in human skeletal mass through time.

Technical abstract
Modern humans have relatively lightly built skeletons compared to other primates and earlier hominins. Recent work demonstrates that hunter-gatherers are significantly more robust compared to sedentary agriculturalists, implicating a lack of mobility following the adoption of agriculture as a critical factor driving skeletal gracilization in Holocene humans. The relatively gracile skeleton predisposes recent humans to bone-related health risks such as osteopenia and osteoporosis. To date, however, no study has systematically examined variation in trabecular and cortical bone across a range of human populations, particularly in healthy young adults, to evaluate the contributions of physical activity, mobility, body size, diet, and ancestry on trabecular bone structural variation. The goal of this project is to integrate multiple streams of evidence to address three specific aims related to the effects of reduced mobility and physical activity on human skeletal variation and gracility. Aim 1 evaluates variation in trabecular bone structure in the human postcranial skeleton in relation to variation in subsistence strategy, mobility, and physical activity. Aim 2 employs a novel methodological approach to evaluate variation in diaphyseal cortical bone in relation to variation in subsistence strategy, mobility, and physical activity. Aim 3 evaluates the effects of specific, intensive habitual physical activities on bone structural variation in living humans Collectively, these aims will evaluate changes in bone structure and mass through space and time to disentangle the interactions among subsistence strategy, mobility, habitual activity, and, to some degree, diet and ancestry.

Potential impact
Blank return